Agri-F2P: Feasibility Project for AI-Driven Forms Management in Agriculture

The agricultural sector relies heavily on forms for critical tasks like crop management, inventory tracking, regulatory compliance, and food quality certification. However, manual form management systems are often outdated, time-consuming, and error-prone, directly helping lead to financial losses for hard-pressed farmers and inefficiencies in the agricultural supply chain. In the worst cases there can be a negative mental health impact on farmers which leads to depression and even suicide.

Our project proposes a pragmatic AI solution leveraging Natural Language Processing (NLP) and Machine Learning (ML) to automate agricultural forms. Imagine a system that can intelligently extract data, fill out forms with predicted values, and generate reports based on textual information. This solution will minimise manual data entry, accelerate form processing, and alleviate a burden on farmers allowing them to focus on core activities.

This feasibility study will pave the way for developing and deploying a real-world AI form management solution tailored to the agriculture sector's specific needs. By replacing outdated systems with intelligent automation, this project has the potential to significantly impact the agricultural landscape, fostering a data-driven approach to sustainable and efficient food production.